The University of Nottingham and Colorifix Limited KTP 22_23 R1

To develop novel computational chemistry tools to improve the rate of production of sustainable pigments and dyes for the textile industry.